Science Through Art - A Chimera of Cultures

The Science through Art: A Chimera of Cultures Research Network is a response to new developments in science-based artistic practice in the UK and elsewhere in Western Europe. A key focus of our research is the collaborative approaches employed in the creation of such artworks, particularly in relation to the role that the collaborating scientist might play within the creative process. Thus we are particularly interested in collaborations that assign a degree of creative authorship to the scientist in the resulting artwork - a phenomenon that seems to be increasing in prevalence during the last few years. We ask how such collaborations might reveal unexpected distinctions or parallels between the way in which scientists and artists operate within, and think about, their own and each others' fields of expertise; we explore what novel creative strategies and artistic forms might emerge from such collaborations; and we open up the possibilities for increased reciprocity between the arts and science arenas, for example by raising the question of how such collaborations might serve scientists' as well as artists' agendas.

Another recent development within contemporary sci-art, as with the arts more generally, is a turn towards interdisciplinarity. This turn is particularly evident in recent UK-based performance practices, in which sound, visual and digital elements sit alongside more traditional dramatic devices, and in which character and conflict-based narratives are replaced by more compositional forms. While these 'alternative' tendencies are not limited to science-based art, they raise interesting questions in terms of those artistic practices that draw on or seek to convey scientific concepts and those with an orientation to public engagement in science. We ask what forms of knowledge, understanding or experience of science might 'alternative' sci-art (and science-based performance in particular) generate in their audiences; how might science-based epistemologies inform the form and content of the resulting artworks and their spectatorship.

The Chimera project addresses these and other questions by drawing together scholars from arts, humanities (including medical and science humanities) and science disciplines, and arts and science professionals. These participants will engage in three interwoven strands encompassed within the Chimera project activities, which also involves engagement with the third sector and with members of the general public. The three strands are:
1. A series of three Symposia designed to generate discussion and debate about science-based arts, music and performance (Antwerp University Hospital; the Ivy Centre Guildford; Kingston University/the Rose Theatre Kingston respectively)
2. A series of meetings between the academic network members, which seeks to contribute to scholarship across a range of disciplines
3. A series of ongoing practical explorations by the Investigators based on a specific area of medical science (open workshops, small-scale presentations at the Symposia and elsewhere, culminating in a performance at the Dana Centre, London)

Ultimately, the Chimera project promotes and celebrates science-arts collaborative practices, while taking stock of the practicalities involved in bringing together people with potentially divergent world-views and areas of expertise. It also addresses aesthetic and philosophical concerns emerging from the nexus of arts and science in contemporary culture.

Potential impact
Arts practitioners: Up to 9 critically successful artists will lead training workshops or discuss their work at the Symposia, an opportunity to promote their work to new audiences (including the academic community) and to meet with potential collaborators from other art-forms. Approx 20 new and student artists participating in these activities will try out creative methodologies or get guidance on the practical aspects of making science-based work (eg funding applications), with 2 undertaking and presenting short projects with scientists (Symposium 2). Two collaborators in the Dana Centre performance will gain professional experience of a new art form. The website also provides resources for existing and new artists interested in science-based approaches. Thus, the project as a whole 'seeds' new science-based arts projects and collaborations and develops new audiences for them.
Impact: professional development, networking and audience development for new and established artists

Medical community: A number of people involved in the treatment and care of people undergoing BMT (laboratory technicians, nurses, transplant managers, departmental heads) in Hammersmith Hospital and Antwerp University Hospital will meet the Investigators (who are both artists and previous patients). Comparing science and art-based approaches to communicating unfamiliar scientific information is likely to generate insights of relevance to the clinical context (for example, how might doctors explain the risks associated with BMT to someone unfamiliar with immunological processes), in training medical students (both hospitals are teaching hospitals) and more generally. Similar issues will be brought to the attention of an international community of clinical haematologists and transplant managers at EBMT. In all, the project's exploration of performance, sonic, visual, digital and other communication tools may inspire new ways of speaking about and presenting science-based knowledge and patients' experience.The Dana Centre performance and elements of it will be made available for medical training purposes. For example, the KP has noted that images of marrow stem cells are currently rare, so digital images created by A.Tanczos for the performance will be of particular value.
Impact: professional development for medical practitioners with clinical and teaching roles, and the provision of teaching resources for medical training purposes

The Dana Centre performance will support the Anthony Nolan Trust's campaign for bone marrow donors. We will also evaluate its effectiveness as a way for raising awareness of the need for bone marrow donors, countering the lack of awareness of what bone marrow donation is, what it entails for the donor and how it can save lives of recipients (all points that are made, though not always in a literal way, through the performance itself)
Impact: serving core business of the Anthony Nolan Trust, improving health for those requiring a bone marrow transplant

BMT community: The project involves contact with people who have been directly affected by very serious diseases (mostly forms of Leukaemia and Lymphoma), who may still experience emotional effects as a result. Reflecting on their subjective experience of disease and treatment, and encountering an aesthetic rendering of these, may lead to shifts in attitudes that improve quality of life (which Prof Apperley described as a potentially 'cathartic' experience)
Impact: improving quality of life through peer-support and an encounter with a performance engaging with medical experience

General Audience: The project creates opportunities for general audiences to encounter novel science-based artworks, thereby adding to the cultural experiences on offer in their communities
Impact: contribution to existing cultural provision at Antwerp University Hospital, Lewis Elton Gallery, Dana Centre and the Rose Studio